Bioelectronic Sensors - from Synthesis to Device in Water

This research project will investigate novel organic mixed ionic and electronic conductors to be applied in bioelectronic sensors. This will involve new organic materials design, synthesis and subsequent characterisation and device preparation. More specifically, the project will involve the chemical synthesis of pi-conjugated molecules and polymers for electrochemical transistor applications. The developed materials will be characterized by means of various analytical techniques such as optical spectroscopy, electrochemistry and X-ray diffraction.